Manipulation of wheat grain development for improved yield and processing

Technical abstract
The architecture of the wheat grain directly influences yield, composition and milling properties. These properties are recognized by breeders and millers and important traits, but little is known about the developmental processes that determine grain size and shape. In this project we are investigating the genetic control of grain development through a combination of developmental cell biology, functional genomics and modelling. We are focussing on grain size and on the roles of each of the different maternal and zygotic tissues in determining grain shape. The specific projects are:

1) Development of cell lineage tagging systems for studying the role of cell division in determining endosperm structure.

2) Using comparative genomics to identify candidate genes that control grain size.